Terrorist transgressions: network on gendered representations of the terrorist

Through a series of workshops including a summary conference, 'Terrorist transgressions: network on gendered representations of the terrorist' will bring together an interdisciplinary group of scholars to investigate how the terrorist has been represented in the visual arts, film, photography and the media. It is particularly concerned with the question of gender. The network aims to advance knowledge on the cultural representation of gender, agency and violence and to foster collaborations and scholarly exchanges on cultural representations of the terrorist.\n\nIn 1984, Frederic Jameson wrote that 'the image of the 'terrorist'... is one of the privileged forms in which an ahistorical society imagines radical social change', displacing older images of criminals, revolutionaries and even the veteran ('Periodizing the 60s.'). The terrorist has been constructed as the epitome of transgression against economic resources and moral, physical and political boundaries. Although terrorism has been the focus of intense academic activity in recent years, especially in the fields of politics and international relations, cultural representations of the terrorist have received less attention. Yet terrorism is dependent on spectacle and the topic is subject to forceful exposure in popular media. Dissident organisations produce images of the terrorist, for example as martyr, hero or avenger. Agencies, including national authorities, involved in combating terrorism, need to visualise the terrorist in order to give identity to the threat. The terrorist is mainly imagined as a male figure but women have been active in terrorist organisations since the late 19th century. Particularly since the 1980s, women have perpetrated suicidal terrorist attacks, including suicide bombing, where the body becomes a weapon. Such attacks have confounded constructions of femininity and masculinity, with profound implications for the gendering of violence and horror. The image of the terrorist, whether positive or negative, is always a gendered one. The primary aim of the Terrorist Transgressions network is to analyse the myths inscribed in these images and identify how agency is attributed to representation through invocations and inversions of gender stereotypes. \n\nThe network will organise a series of four events under the following themes: Avant-gardes, terrorists and gender; Suicide Bombers: the body as weapon; Terrorism, liberation and spectacles of hyper-masculinity; Violence, horror and gender. One workshop will be held in collaboration with the Royal Military Academy, Sandhurst. The network's participants have expertise in different cultures including Europe, Israel and North Africa, and bring various perspectives including feminist and post-colonial theory and memory cultures. Network members work on visual culture, art history, film and literature. \n\nThe network aims to contribute findings about the cultural representation of terrorism to the AHRC's priority area, 2008-2011, 'Global threats to security' as part of Research Councils UK's priority theme 'Global Uncertainties'.\n

Potential impact
Who will benefit from the research\n\nNon- academic institutions involved with issues of terrorism. They include government policy makers, the police, the military and security services in the UK and abroad; national and international counterterrorism organisations, museums and galleries. \n\nHow will they benefit from the research\n\nBy examining a number of historical instances and theoretical frameworks in the construction of the image of the terrorist the project will aim to provide the beneficiaries with an understanding of the shifting ideologies that inform such a production in order to help comprehend current debates on terrorism and its representations. \n\nWhat will be done to ensure that they will benefit from this research\n\nThe project will aim to reach the above audiences by inviting and involving participants from a number of agencies that have been identified so far to contribute to the various stages of the project. \n\nThe network will collaborate with the Royal Military Academy, Sandhurst (RMAS), and one meeting of the network is being hosted by RMAS, and will include papers from RMAS academics and personnel, alongside papers from network members. This is intended to create an interchange of ideas and frameworks between academic and non-academics constituencies. The planned screening of military films on terrorism during the workshop at RMAS will also provide a focus for the analysis of visual representations of terrorism and an exchange of views on different perspectives on visual imagery and its reception. The network will break new ground in raising the question of how academics in cultural studies and practitioners in visual culture and literature can contribute insights into public policy making. A second meeting of the network at Birkbeck will invite artists, curators and filmmakers, to participate in discussions focused on the ethics of representing the terrorist and violence and to analyse the reception of cultural practices, including exhibitions, which have examined the figure of the terrorist. This workshop will also include screenings and analysis of films/videos by independent filmmakers and artists. This workshop follows the workshop at RMAS and insights gained there will be brought to bear on discussions and exchanges on cultural practices.\n\nThe advisory group for the network includes a member of RMAS academic staff, Dr Aaron Edwards, from the department of Defence and International Affairs. It is intended that the advisory group will help shape the content and range of research questions addressed in network meetings. \n\nFrom the outset a website will be established including summaries of work in progress by the network, abstracts of papers given and indications of further resources, including literature, which will be available to wider communities both academic and non-academic. The planned edited collection of essays will include contributions from agencies involved in counterterrorism and part of its contents will address the question of dialogues between academic debate and contemporary issues in counterterrorism, including questions of legal frameworks. \n\n